Export Opportunities for Nano Unmanned Air Systems

Nano Unmanned Air Systems (UAS) are becoming useful tools. A small Air Vehicle is launched by a user who

sees real-time video from on-board cameras on a Ground Control Station. The system offers ‘Flying Binoculars’

capability, allowing a user to monitor an area of interest from the air, out of sight and out of danger.

Several countries are looking to procure Nano UAS over the next three years. Swarm Systems is well positioned

to take advantage of these export opportunities. To maximise chances of a contract win, Swarm Systems plans

to enter into partnering arrangements with companies in each territory. During this project, Swarm Systems

will visit potential partners in two territories that are running Nano UAS procurement processes. They will

discuss teaming arrangements and conduct due diligence activities. They will also visit the Procurement Teams

in each of these territories. Partnering with local companies increases the international engagement of a UK

SME with an innovative product offering. It is the first step in winning an export contract that will transform a

British SME into a global player in the Nano UAS market expected to be worth ~$200m over the next 5 years.